Testing for Rosemary

As a growing company we are concerned that our current information is not held securely to protect us against cyber attacks.
We understand the importance of protecting our business and our customers data from cyber attacks. We strongly believe this would enable us to grow safely and securely having the cyber security funding in place.